Resilient and sustainable steel-framed building structures

The more frequent extreme conditions and the challenges associated with climate change mean that our structures and infrastructure need to be designed to be efficient, resilient, sustainable and capable of meeting the demands of modern society as well as current and future risks. In this project the behaviour and design of steel-framed structures with novel hybrid stainless steel/carbon steel joints as a means of improving their resilience under extreme loading conditions will be investigated. Both experimental testing and numerical modelling studies will be conducted leading to the development of design guidance rules. The state-of-the-art structural and material testing facilities in the new UKCRIC National Infrastructure Laboratory at the University of Southampton will be used to carry out the experimental investigation. The research findings and outputs will lead to real structural design guidance rules and potential adoption into standards and practice.